Development of a High-Power Radially Polarized Laser

This project aims to develop and trial a radially polarized laser for processing of materials. Methods of generating high-purity radially polarized laser modes are explored to provide seed sources for later investigation of novel amplification methods. A thermally guiding fibre-rod amplifier has been developed which is currently under trial in the amplification of radially polarized modes. The project ultimately aims to scale power levels to a level where the potential for laser processing using radially polarized modes may be explored.